Paternal Antigens, Maternal Killer Lymphocytes, and Reproduction

Technical abstract
During pregnancy, the developing foetus expresses paternal surface antigens, yet it is normally not recognized by the mother as a foreign tissue graft and is not rejected. Instead the maternal immune system is 'reprogrammed' during pregnancy and is tolerant towards the foetus. This project investigates how maternal immune cells and foetal cells of the placenta interact on the molecular level to achieve a mutually beneficial partnership between mother and foetus that is essential for the success of pregnancy.